The performance improvement for polymer composite gears and theri application in EV lighweight gearbox design - 1=Energy 2=Polymer Materials

The ever increasing demands for light weight and low carbon applications in engineering have resulted in a rapid increase in the use of polymers. In particular, polymer composite gears offer a huge potential for high-technology applications and have unique advantages over metal gears: low cost and weight, high efficiency, quietness of operation, functioning without external lubrication, etc. They are now considered for applications ranging from low-power, precision motion to high power transmission, even in such challenging environments as healthcare and automotive engineering. For example, there are reports in automotive engineering of 70% reduction in mass, 80% reduction in inertia and up to 9% lower fuel consumption by using polymer gears instead of metal ones in the power train. However, despite some initial research progress on polymer composite gears, extensive research needs to be carried out to understand the gears' thermal mechanical contact behaviour, their injection moulding process and their performance prediction which will ultimately open up a new range of applications.

The proposed research aims to fully understand polymer composite gear thermal mechanical performance and enhance the gear loading capacities in power transmission systems through injection moulding process control, misaligned gear engagement, engine tests and new design methods. The individual objectives are; to understand the processing and property relationships to best optimise the manufacturing impacts of the injection moulding process for polymer composite gears. To extensively investigate polymer composite gear performance using the newly designed rig and the two existing test rigs, especially the misalignment and thermal effects. To design, test motorcycle lightweight gearbox and design gearbox for electric vehicles.